Metabolites: The Dark Matter of Protein Condensates

The formation of protein condensates has recently emerged as a fundamental process in cell physiology, but also as a hallmark of several devastating diseases, such as Alzheimer's disease, Parkinson's disease and cancer. Yet, how protein condensates are regulated in physiological and pathological contexts is largely unknown. Most recent studies have focused on investigating the interactions between protein condensates and other biological macromolecules, such as nucleic acids, lipids, and cytoskeletal structures, and have overlooked the regulatory roles of small molecules. The distinct chemical milieu within protein condensates likely allows to selectively recruit specific small molecules to the condensed phase, but their interplay is as of now poorly understood. With this work, I seek to investigate this "dark matter" of protein condensates, by combining microfluidic-based ultrahigh-throughput screens with biophysical, biochemical, and cell biological assays. Understanding how protein condensates are regulated and how they interact with other cellular components will not only provide crucial insights into fundamental physiological processes, but also into the pathogenesis of widespread human diseases like Alzheimer's and Parkinson's disease, paving the way for the development of novel therapeutic opportunities. Our current inability to efficiently prevent or delay these pathologies, together with the ageing of the population, will cause an enormous social and economic burden. Thus, understanding protein condensate regulation is an imperative and urgent challenge.